TerOpta Ltd

The project will review the technology used within buildings for provision of light directly from the window sources themselves, incorporating the concepts of direct replacement of the available sunlight, and mimicking the windows themselves.